security testing

Etive needed to design and develop more unique and higher security protocols and sets of processes and procedures. TSB funding enabled Etive to secure external expertise to deign and develop appropriate security standards improving business standards and efficiencies.